Exploring novel opportunities of AI-driven methods in the management of Inflammatory Bowel Disease using intestinal ultrasound

Early detection and diagnosis of cancer can significantly reduce cancer deaths globally. While operator dependence is a major factor in missing cancer or cancerous lesions, the subtle nature of cancer precursor lesions is required to be tackled at a very early stage. However, this task cannot be achieved solely relying on one specific data type (e.g., widely used endoscopy data). The idea of leveraging different modalities using machine learning will be key in understanding what mucosal changes what likelihood have of developing cancer. This project will therefore open a novel understanding and cost-effective management of patients with IBD and cancer risk prediction among patients with a high risk of colorectal cancer.